Solvent Evaluation using a Novel System for measuring thermal Energy exchange: Project SENSE – the LiquiSensor.

This project aims to develop and trial a **novel** and disruptive technology to **optimise production efficiency** and **minimise waste** in medicines manufacturing.

The technology is based on the science of heat transfer and was researched and invented at the University of Oxford. The **novelty** of the technology is evidenced by the portfolio of granted patents and the level of interest from pharma companies to trial the technology.

Working with our pharma partners we have crafted this project to focus on **in-line, automated measurement of liquids containing solvents.**